Computational Modeliing and Prediction of Brain Shift to Improve Surgical Navigation

Neurosurgical procedures (oncology and Parkinson's), often require accurate placement of several catheters. Here it is very desirable to repeatedly reorient the patient for easy access and insertion in different directions.

While the basic mechanics of brain shift are understood the compound effects of multiple shifts, particularly as the brain becomes anchored, are not. This project will investigate effects of incremental shifts and will provide models, simulation tools and algorithms to minimise targetting errors. Study topics:
Model complexity of features and tracts needed to predict brain shift?
Use of FEM, statistical mapping and built library of likely movements' methods.
Examine progressive anchoring and brain deformation during implantables insertion.
Optimise target positions to help negate shift.
Determine best implantable sequence according to optimisation criteria - time, implantable proximity.